COMMET TRAIL: Composite-Metallic Transmission Lightening

The development of a robust, highly-loaded composite-metallic joint for Aerospace Engines. Utilising new, high-temperature composite material developments and underpinned by cure modelling, the technology delivers optimised components.